Understanding and Interpreting Children's Agency in Scotland

This project will produce a history of the Scottish child welfare system from the Children Act 1948 to the Children Act 1989. It will privilege children's contemporaneous experiences and post-care recollections, an approach made possible by the testimony gathered by the Scottish Child Abuse Inquiry, which often presents alternative narratives to archival records. It will research cultures of care in children's homes, foster care and approved schools, how children experienced them, and will seek to understand how our current historical moment is shaping the production of memories of the past.